Application for Euroteck X-ray Cabinet system and Carestream Computed Radiography system by MOLA

MOLA is an educational charity and leading heritage practitioner with UKRI Independent Research Organisation (IRO) status. Our work and expertise are internationally recognised and we maintain strong links with the academic community and seek to develop partnerships with commercial, academic and community groups to produce truly innovative research that makes a genuine impact on our understanding of places, people and the past.
The switch from analogue X-ray to Computed Radiography at MOLA enables MOLA's specialists in human osteology, material culture and conservation to develop and use established X-ray techniques in new ways. With our existing analogue equipment, our specialists are limited in how they can bring X-ray analysis and interpretation into their work. With the new X-ray cabinet and Computed Radiography (CR) system, and the larger plate size this enables, our researchers can image many more objects, and larger objects like human femur. This brings X-ray analysis to a far wider range of palaeopathological and material culture research projects. Furthermore, making the digital X-ray images publicly and freely available through the Shared Research Repository for cultural and heritage organisations (iro.bl.uk), a partnership with other IROs including Tate and the British Museum, and led by the British Library, shares the benefits of the new equipment with a far wider range of research partners, practitioners, students, and community audiences.
The potential this project has for making the X-ray image resources available to a wider audience of academic, sector and citizen researchers aligns with our aim to stimulate enquiry and promote active discovery through academic collaboration and participation, widening access to and appreciation of cultural heritage and the historic environment.
The Principal Investigator for this project, Elizabeth Barham is one of our most experienced Senior Conservators, with over twenty years' experience of undertaking X-radiography of archaeological objects for research projects at MOLA. Liz is actively involved in the maintenance of MOLA's X-ray equipment and manages the purchase, use and disposal of X-ray chemicals and consumables.
MOLA's research interests extend beyond London to the rest of Britain and further afield, and our projects explore all periods, from earliest human activity to archaeologies of contemporary life. Our collaborations and partnerships reach beyond archaeology to the wider cultural sector and local communities, and the research and engagement potential that the new CR system and larger X-ray cabinet holds, combined with our existing online Shared Research Repository with the British Library, is immense.